Studies of extrasolar planets and their atmospheres

A broad programme of investigation of extrasolar planets, with particular emphasis on atmospheric composition of transiting systems using transmission spectroscopy.